Research Integration, PCCS Ethics and Rights Call

The Integrator role is to assist the project teams awarded funding in the Ethics and Rights Call to (a) understand the ethical issues that can be treated systematically in their projects; (b) make use of synergies between project themes; (c) maximize impact through interaction with practitioners and timely interaction with PCCS and the press offices of the universities hosting the awards.

Potential impact
The Integrator role will be to maximize impact planned by the project teams. This will occur primarily through identifying synergies between the projects, representing these through the programmes of workshops, and combining the Integrator's networks among practitioners and non-academics with those of the project teams. The lists of beneficiaries in the project applications will be made full use of. So will the Integrator's lists of users and his GULF's user-group expander.